Queen's University Belfast and Acheson & Glover Limited

To develop a new range of concrete paving stones using surface treatments and additives to improve performance and appearance and use these materials to reduce urban heat islands.